The University of Bath and Sika Limited KTP 21_22 R3

To develop a novel chemical admixture to reduce the dependence on cement, a major source of CO2 emissions. This will significantly improve concrete production with more sustainable ingredients.